Kernel-based control

The PhD will propose a novel angle of attack for gain scheduling and robust
(H-infty) nonlinear control, two classical applications of
nonlinear control renowned for their practical relevance but lack of
theory and of computational tools. The emphasis will be on algorithmic
developments, through a collaboration with Mathworks aiming at a new
control system design toolbox based on kernel models.